Science Attaché Networks: Modes of Operation, Impacts and Return on Investment - Dr Jean-Christophe Mauduit

I would like to undertake this research project and work with Dr Mauduit because of the emerging
relevance of science diplomacy in mediating global and domestic challenges. The impact of this work
will be significant and to be involved in developing academic ideas and practical policy advice for the
science and innovation community is a brilliant opportunity. On a personal level this area is a fertile
field of study that would give me the intellectual stimulation and fulfilment I desire from my day to
day working life. Professionally speaking it is a chance to develop my analytical abilities in a domain
that sits at the interface between science, governance, and social justice. Having undertaken my
Masters in Publishing at University College London (UCL) and worked in a scientific context for the
past three years I am aware of the institution's world-leading capabilities and outputs in the social
sciences.
I intend to apply the lens of political sociology to the science-diplomacy nexus in order to generate a more detailed picture of what value science attaché networks contribute to national foreign policy goals. This will include utilizing a practice-theoretical approach and deploying temporally-based methods such as process tracing and counterfactual analysis. The study will be nested in field of global governance.
The Department of Science, Technology, Engineering and Public Policy (STEaPP) is ideally placed to
address ongoing socio-technical challenges relating to science and innovation and clearly has a
wealth of expertise both theoretically and in practical policy engagement. Altogether it seems the
perfect opportunity to progress my career aspiration of developing my knowledge of policy issues in
science, so that ultimately my work can inform better policy decisions that make science,
engineering and innovation both more efficient, and more socially aware and responsive, be this via
my subsequent career in academia, the public sphere, or consulting.